Soft Gripper robot arm for vertical farm

This PhD project aims to develop a soft gripper robot arm for vertical farming, addressing the need for efficient and gentle crop handling. The project will design and fabricate a flexible gripper using durable materials, implement precise control systems with real-time sensor feedback, and integrate the robot within vertical farm environments. Machine learning will be used to optimize the robot's efficiency. The project combines robotics, materials science, and AI to enhance vertical farming productivity, reduce labor costs, and minimize crop damage, ultimately contributing to sustainable and automated agricultural practices.